Non human primate investigations into hippocampal-prefrontal interactions and cognitive dysfunction of relevance to schizophrenia

Imagine if your world stopped making sense. You might see and hear strange things. You might change what you remember, the decisions you make, and your enjoyment in things. These are all symptoms of schizophrenia (SZ), a devastating, incurable psychiatric illness affecting 1% of humans. Current medicines are effective at treating some symptoms - particularly the auditory, visual and belief changes (the "positive" symptoms). However the problems with decision making, memory and mood (the cognitive and "negative" symptoms) are poorly understood, and hence poorly treated. Our research aims to understand the causes of the cognitive symptoms, and to suggest treatments.

SZ is not easy to study in animals. It is hard to know if an animal is hallucinating. However, we know things about "positive" symptoms in humans that we can test for in animals. For example, these symptoms are associated with the release of too much dopamine (DA) in the striatum, a brain region that governs motivation and movement. Humans with SZ also have changes in their prefrontal cortex (PFC) and hippocampus, two connected structures which may be responsible for some of the cognitive symptoms. To investigate these symptoms we can measure behaviours that go wrong in SZ.

These studies are often performed in rats, but rat PFC isn't like human PFC as it's much simpler. In between rats and humans are small monkeys like marmosets. We can measure complex behaviours in marmosets (such as working memory for things they've seen) that depend on the same PFC subregions as in humans, and we can also measure neurotransmitters in the PFC, and cause changes to brain regions in experiments that couldn't be performed in rats or humans.

Humans with SZ also show alterations in a structure called the perineuronal net (PNN), a scaffold for brain cells in both the hippocampus and the PFC. We know that rats who have their hippocampal PNN removed show changes in DA like those seen in SZ. Therefore it may be that hippocampal changes, caused by the loss of the PNN, in turn cause changes in the PFC that are responsible for the cognitive symptoms of SZ. Our preliminary data supports such a link. If so, this might suggest a new way of treating these symptoms.

We therefore plan to degrade the PNN in the hippocampus or PFC of marmosets by injecting a PNN-degrading enzyme. We'll measure what this does to PFC structure, chemistry (levels of signalling chemicals), and function, and we will include appropriate control conditions (e.g. to make sure that an injection itself isn't what's important). We will do this using imaging techniques such as magnetic resonance imaging, positron emission tomography, and by sampling fluid directly from the PFC. We will measure the function of PFC regions through tasks we've developed (and are developing) that depend on specific PFC regions, like tests of working memory (which tax the dorsolateral PFC) or the ability to abandon a previously rewarded stimulus when another comes to predict reward better (which requires the orbitofrontal PFC). For comparison we will also investigate the effects of degrading the PNN in the dorsolateral PFC. We will then relate changes in activity, structure and chemistry to changes in behaviour. We are very experienced in this research. We look after our marmosets exceptionally well and don't use more than we have to.

We predict that hippocampal PNN degradation will affect PFC function, and we will then use what we learn about the changes in PFC chemistry to try to treat any behavioural problems caused by PNN degradation, at first by giving "rescue" drugs into the PFC directly. These studies might lead to new tablets for cognitive symptoms in SZ.

Technical abstract
Schizophrenia is a devastating, incurable psychiatric disorder featuring three main symptom clusters: positive symptoms, which are fairly well treated with current antipsychotic drugs, and emotional and cognitive disruptions which are harder to treat and profoundly impact quality of life. Clinical neuroimaging studies, and rodent models of schizophrenia have implicated dysfunction in regions of the prefrontal cortex (PFC) and glutamatergic overactivity within the anterior hippocampus (aHipp) in the mechanisms underlying these cognitive symptoms. In addition, disruption of hippocampal parvalbumin-positive inhibitory GABAergic interneurons, and loss of their extracellular matrix support structure, the perineuronal net (PNN), induce schizophrenia-like changes in rodent models. As the aHipp projects directly to the PFC, we hypothesise that aHipp glutamatergic hyperfunction caused by PNN disruption may induce alterations in PFC function that underlie the cognitive symptoms of schizophrenia, but knowledge of this circuitry is lacking.

This proposal will therefore use a novel marmoset monkey model of schizophrenia - PNN degradation - to determine the specific involvement of aHipp-PFC circuitry in some of the cognitive symptoms of schizophrenia. Specifically, we will use microdialysis, 18F-DOPA positron emission tomography (PET), and magnetic resonance spectroscopy to determine how aHipp PNN degradation alters neurochemistry within two PFC regions of a priori interest: the dorsolateral PFC (dlPFC) and the orbitofrontal cortex (OFC). We will also use translational OFC- and dlPFC-dependent cognitive tasks and 18f-fluorodeoxyglucose PET to identify, and compare, how this circuitry contributes to regional activity and behaviour in both model and healthy systems, before administering compounds both focally and systemically to identify new pharmacotherapies better targeted to these disabling symptoms.

Potential impact
Schizophrenia is a devastating psychiatric disorder for which there is no cure. Clinically, it is associated with three main symptom clusters: positive symptoms that are fairly well treated with antipsychotic drugs, and emotional and cognitive disruptions that are harder to treat, and may even be exacerbated by current treatments. As these symptoms profoundly impact quality of life, they represent a vital, unmet clinical need. Clinical neuroimaging studies and rodent models of schizophrenia have implicated dysfunction in the connectivity between regions of the prefrontal cortex (PFC) and the anterior hippocampus (aHipp) in the mechanisms underlying these symptoms. Unfortunately, a fundamental understanding of the causal functions of this neural circuitry is lacking. This limits our insight into the neural mechanisms underlying these important symptoms and restricts our ability to target existing treatments appropriately, refine treatment strategies, and develop novel, more effective treatments.

Consequently, by fractionating the neurochemical and anatomical basis of defined cognitive abilities known to be disrupted in schizophrenia, this proposal will enhance our understanding of the neural mechanisms underlying these debilitating symptoms. This proposal will also provide insight into strategies for the prevention and symptom-specific (rather than disorder-specific) targeting of novel treatments, and an understanding of why current medications may be deleterious for cognition. For example, a patient suffering from severe cognitive symptoms may benefit preferentially from a treatment targeted specifically to their symptom profile, rather than a drug aimed primarily at more positive symptoms. This proposal will provide a platform with subsequent utility for investigating novel therapeutics, and for the next generation of human clinical studies that are also seeking to fractionate the pharmacological treatment of schizophrenia sufferers according to their symptoms. It will also form the basis for subsequent studies investigating how the abnormal development of these brain circuits contributes to cognitive dysfunction. As a result, the beneficiaries of this research will be primarily academic and clinical.

Academically, the immediate beneficiaries of this work will be scientists working on understanding the human brain - particularly those in the fields of psychopharmacology, behavioural/cognitive neuroscience and decision making - as this proposal will be highly translatable to both rodent and human studies. The improved functional understanding of aHipp-PFC circuitry will improve existing neurocognitive models of PFC function and stimulate further laboratory and theoretical developments. The findings will be published for inclusion in text books and freely-available to the public. Such publications are also promoted by inclusion in university courses.

At the same time, the public will benefit from the promotion of research finding and publications by social media, and by public engagement activities such as public lectures, 'Pop Up Museums' and school outreach activities designed to inspire interest and enthusiasm (please see 'Pathways to Impact' and 'Communications Plan').

In the longer term, clinical researchers, physicians and ultimately patients and their carers will also benefit from this research. A greater understanding of these brain circuits and the cognitive sequelae of their dysfunction will benefit treatment strategies, improve quality of life and reduce the considerable economic burden of schizophrenia. Our insights will also stimulate new pharmaceutical advances that will benefit industry and be used to inform public policy on the use of animals, particularly primates, in research into the prevention and treatment of psychiatric diseases.